Title: Development of an app that will provide information about patient condition and enhance the provision of healthcare and improve the discharge process in hospitals, thus freeing up beds quicker

Phew Design Limited was founded by Matthew Burgess and offers services to the healthcare sector. Currently, there is no streamlined process for monitoring the discharge of in-patients and notifying healthcare personnel about when they need to be discharged. Hospital overstay could result in relapses, deterioration of health, and various other health-related issues. Therefore, healthcare providers need a tracking system for monitoring admissions to the latest government standards using the Discharge to Access model. Phew's platform will provide speedy updates about patients' current conditions, which will enhance the discharge process in hospitals.